Miniature Flexible & Reconfigurable Manufacturing System for 3D Micro-products

The proposal attempt to set out a new agenda to create an integrated miniature flexible and reconfigurable manufacturing system to deliver to UK industry disruptive and transformative technology for the next generation of high added-value micro-products. The proposed research will focus on the development of underlying techniques, such as embedded sensors for on-line metrology, parallel robots for 3D materials handling and assembly, multiscale modelling and hybrid micromachining approach, which are core techniques for future flexible micro-manufacturing process. The project is grounded on the consortium's immense experience in surface metrology, robotics, machine tool design, micromachining and microforming, with industrial partners being leading experts from machine-tool, metrology, medical instrument and photonics manufacturers. The research will start from a very solid baseline in technology achieved from previous several successful EPSRC and EU projects in this subject area.

Potential impact
The immediate beneficiary will be the UK's high value manufacturing industry. The developed manufacturing system and process will significantly improve productivity, precision and reduce capital investment, floor space, energy consumption and emissions during manufacturing of micro-products. Providing access to this reconfigurable & flexible manufacturing system research will greatly enhance the competitiveness of UK industry, especially photonics, medical instruments, automotive and aerospace sectors which represent a major percentage of the UK export trade.

The research will stimulate micro-products designers to consider more ambitious desigsn to underpin the next generation of high added-value micro-products such as micro optical sensors, solar cells, biomedical sensors, etc across several sectors in the next 10 to 15 years. These micro-products will be widely used in cars, mobile phones, aircraft and personal care and medical devices which obviously benefit our daily life by improving living standard and challenging problems associated with the aging population.

Net shape manufacturing (which is seen as one of the most important methods for economical mass manufacture to the tight tolerances demanded for the micro-products) sector will also benefit from enhanced flexibility due to the capability to produce low cost high quality precision moulds/dies not attainable before.

The research will influence people's perception of manufacturing as with such a developed disruptive technology micro-products can be manufactured on-site, on-demand, for example, in a workshop or in a hospital operation room. The developed manufacturing system is also a kind of transforming technology which will redistribute manufacturing capability from the hands of a few to the hands of many. It will help transfer innovative production techniques to SMEs which are the backbone of the UK manufacturing industry. The project is therefore a key enabler for UK's grand societal challenges as it can help maintain and create more jobs in high value manufacturing , increase value added by manufacturing and reduce the environmental impact.

The project has a potential benefit of further improvement of quality of life as an enabling technology and the link between the nano- and macroworlds, the research will bridge the innovation gap for the widespread exploitation of nanoscience and nanotechnology in the next 50 years.

Upon success the project will obviously influence government policy maker to make long term (50 years) investment in the UK's productive capacity and future capabilities. Current UK R&D density (R&D/GDP) is behind major EU countries like Germany, Sweden and Finland.